TEXRE (Tooling Board Exothermic Reaction)

Base Materials is the UK's leading manufacturer of epoxy resin tooling board that's used by the advanced composites industry to manufacture composite components and tools used for automotive and industrial applications. Our project seeks to utilise the expertise of NPL to measure the properties of our materials and assist us with modelling and optimising our process conditions. The wider influential challenges associated with this project are environmental and, if this project is successful it will significantly reduce the environmental footprint of our manufacturing process.